Aston University And Gelpack Excelsior Limited

To modify polymer formulations increasing utilisation of second use or non-standard materials and develop new, technically innovative products based on market needs.